Solving Problems with Deep Learning in Scene Understanding in the Autonomous Driving Domain

I am interested in solving problems relating to scene understanding in the autonomous driving domain, using Deep Learning. Particularly I am interested in using a mixture of deep learning and geometric domain knowledge to help with accuracy or decision making.